New modelling tools for addressing computationally challenging climate science problems involving the ocean carbon cycle

New computationally-efficient modelling techniques are needed to enable some of the critical questions related to the ocean carbon cycle to become tractable. Ocean carbon cycle modelling is computationally intensive: it takes several thousand years for the deep-ocean to come into equilibrium with surface fluxes: many of the critical dynamical processes that must be resolved by ocean models to represent the relevant ocean circulation are small scale (of the order 10km in the Southern Ocean), and the more realistic biogeochemical models include a detailed description of lower tropic level marine ecosystems that can double or even triple the model's computational cost. The student will explore approaches to generating comptuationally efficient ocean carbon cycle models.